Waste Valorisation of Organic Kombucha Production To Create Novel Fertiliser

Kombucha for Plants: Compost Tea

Kombucha Scoby Humate Compost Enhancer Prototype Development Project.

The future of the organic compost market provides opportunities in the agriculture, home gardening, landscaping, horticulture, and construction industries. The major drivers for this market are increasing demand for organic products and growing awareness regarding the disadvantages of chemical fertilizer and pesticides.

Organic Scoby Matter and excess Kombucha Vinegar is currently a waste product of our Kombucha drink-making method. Many brands brew Kombucha without Scoby to cut costs and streamline the process. We want to investigate how our residual Kombucha Scoby Cellulose (it is removed before bottling) may act as a humic accelerant acid in different organic soils used for small scale-controlled environment domestic growing to expedite humic acidity from organic plant food scraps rich in sugars capable of promulgating continuous microbial activity.

We will assess the feasibility of various Kombucha humic acids and cellulose iterations in Controlled Environment Agriculture and as potential trophic rewilding accelerators if produced at scale.